Advanced Cell Test Feasibility Study

The ACT project will investigate advanced test methods to create a rapid cell chemistry characterisation tool that will allow EV developers to pick the highest performance cells for fast charge EVs, saving months or years of testing.